Evaluating the efficiency of rowers and rowing equipment

The sport of rowing presents the engineer with a complex multi-physics challenge where marginal performance gains can make the difference between success and failure. The Performance Sports Engineering laboratory has worked closely with the English Institute of Sport (Research & Innovation) and various sports for over a decade, contributing to Olympic successes in London and Rio. The majority of this work has been through focussed PhD programmes examining in detail the physical mechanisms of resistance and propulsion and athlete/equipment interactions.